Translation of a novel electrical stimulation perfusion bioreactor

This project focuses on translating an existing bioreactor design that can be used to grow a variety of tissues in the laboratory. In particular, we will be optimising the growth of cardiac muscle and neural tissue in a 3D perfusion bioreactor whilst incorporating electrical stimulation regimes. The bioreactor configuration is entirely novel and we will strengthen and finalise our existing IP and file a patent as a result of this grant. This project will engage with a variety of industrial collaborators in market steering capacity and tissue phenotype maintenance proof of concept data will be gained.